Project Anemoi

The Anemoi project will create a technology step change in the system operability and functionality of Remotely Operated Vehicles (ROVs) in extreme offshore environments. Under this project SMD will undertake world leading industrial research with key partners Magnomatics and the Offshore Renewable Energy Catapult to improve the component level design and performance of their next generation ROV systems. This will look at new system enhancements to improve maneuverability in extreme offshore wind farm environments, plus the development and testing of novel sensing technology to improve the speed of operations and substantially reduce OPEX costs in relation to the deployment of offshore wind farm infrastructure.